University of Durham and TDG Brnad Communications Limited

To develop and implement an omni-channel model to characterise consumer decision making through mixed digital and traditional retail channels and thereby improve brand communication strategies.